New Photo Detection Technology for Possible Use in Sensors for Homeland Security

This project will explore the posibility of applying newly emerging silicon photo-multiplier devices in a new range of very compact scintillation counter systems. These novel detectors will be designed to be self-contained, complete with their precision bias supply, and front-end electronics. These powerful new detectors have the potential to find application in Homeland Security and Border Protection situations. They may then later become increasingly available to First-Responder Teams for use in emergency situations. During this programme of research, we will also explore the potential for a new compact directional gamma-ray spectrometer that will be able to guide the user towards the source of radiation whilst simultaneously providing an identification of the nature of that source. A new, compact neutron sensor will also be explored to detect hidden fissile material in cargo.